SELEC: Sulfur based linchpins for the selective coupling of electrophilic fragments

Functionlized heterocyclic motifs are of crucial importance in the pharmaceutical and agrochemical industries, and in particular heterocycles linked to a second heterocycle are dominant motifs. The main method to access these types of molecules involves the cross-coupling of formally "nucleophilic" and "electrophilic" fragments, usually mediated by a transition metal catalyst. These reactions generally work well, but there are issues with accessing suitable "nucleophilic" fragments, which often involve organometallic reagents. In this proposal we will develop chemistry that allows the coupling of two formally electrophilic fragments, such as heteroaryl halides. These molecules have enormous commercial availability, thus making them attractive substrates. We will avoid the need of using organometallic reagents by developing sulfur-based linchpins that will mediate the coupling reactions, and will form sulfinate species in situ. The coupling processes will involve the sulfur-linchpin reagent undergoing two consecutive transition-metal catalysed reactions; these reactions will either both be catalysed by palladium, or will involve palladium and copper co-catalysis. We anticipate that the sulfur-mediated electrophilic couplings (SELEC) will be broad in scope and will provide a useful and practical method for the synthesis of functionalised heterocycles.